SILOET II Project 17: RR1000 – High Temperature Nickel Alloy

In the quest for increased engine efficiency (and therefore lower emissions with reduced fuel consumption), this is driving higher pressure ratios and operating temperatures in order to achieve improved thermodynamic efficiency. Rolls-Royce has invented a material called RR1000 which enables an increase in material operating capability. This project delivers three key work-packages to a technology readiness level that enables high temperature Nickel alloy exploitation in future engines: - Powder Hot Isostatic Pressing (PHIP) RR1000 for application in the Combustion Chamber Outer Casing (CCOC) - Validated RR1000 high temperature disc material capability - Joining of RR1000 for high temperature high pressure drum capability Rolls-Royce is leading the industrial research in collaboration with the University of Oxford and the University of Swansea who provide expertise in key areas. The new technologies will help reduce fuel consumption and resultant CO2 emissions; and improve component life and life predictions